Mathematical methods in the assessment of human growth

Nearly all children grow, and healthy children grow well. This important principle distinguishes paediatrics from adult medicine, so that a simple and effective way to measure the health of children is to assess their size and growth over time. Growth charts are used throughout the world for this purpose by midwives, nurses, doctors and paediatricians, either at home, or the welfare clinic, doctor?s surgery or in hospital. Growth is important in many areas of paediatrics and child health.

But growth assessment raises quite complex statistical questions about how the charts should be constructed and used. The grant aims to develop the science of growth assessment by building on previous work: improving statistical methods for their construction, devising new forms of chart to sharpen the assessment, and addressing underlying questions such as ?What exactly is good growth??, or ?Why are people taller now than last century?? or ?How tall will my baby be?? A clue to the first question comes from babies followed up into later life, where their growth rate in infancy relates to their later health. There is increasing evidence that growing too fast too early leads to greater illness later, for reasons which are not well understood but which may relate to obesity. So this suggests that ?good? growth is not necessarily ?rapid? growth, and growth charts for babies should be able to test for this. Yet despite their name, growth charts are not good at measuring growth over time, instead they measure a child?s size. This is just one area where the charts need to be improved.

Another area is child obesity, which has become a serious public health problem in recent years. Methods for measuring fatness, and for identifying overweight or obesity, involve similar statistical questions to those for growth, and are best answered by approaching them in the same way. For example recent work on the grant has led to a new definition of child obesity which is being used worldwide.

Technical abstract
The assessment of child growth is important for clinical practice, public health and policy. In general, healthy children grow well while ill children often grow poorly, so that child growth is a powerful proxy for child health and disease. Child obesity , a matter of great public health concern, is a form of overgrowth in that obese children have a history of relatively rapid growth. Current trends in child obesity have important policy implications in terms of diet, activity, lifestyle and the built environment. The assessment of growth and obesity raises substantive statistical issues about the construction and use of growth references, the transition from child to adult in terms both of body size and its related risk, the appropriate handling of longitudinal growth data, and the design of growth studies, all of which benefit from the use of a consistent statistical approach. The proposed research, which is a continuation of previous MRC-funded work, involves extending the LMS method, a widely used technique for growth chart construction (e.g. as used for the new WHO standard), and reanalysing existing growth data, in each case building on the techniques and experience previously accumulated. Particular aims are to see how to adjust measurements in children and adults for body size, over and above the conventional age adjustment, using an extended form of the LMS method. Examples are lung spirometry, basal metabolic rate (BMR) and blood pressure, where the adustment will quantify the important but currently unknown transition from child to adult. It will also help to clarify the life course of early growth in lung function related to later outcome, where poor lung function is known to be a powerful mortality risk. Other analyses will involve developing charts to assess growth velocity in infants, both preterm and term, and charts relating mortality in very preterm infants to gestation and birth weight z-score. Fitting longitudinal growth curve models during puberty should clarify the role of early body composition and sex steroids in determining pubertal growth patterns, using the ALSPAC data. Throughout the emphasis is on developing basic statistical methodology that translates into clinical practice.